Enhancing the stability of mRNA therapeutics through structural optimisation

The COVID-19 pandemic unlocked the potential of synthetic mRNA as a platform for vaccines and therapeutics. Despite their promise, mRNAs are fragile molecules, requiring cold-chain storage and high doses to be viable medicines. This PhD project will aim to develop strategies to enhance mRNA stability and efficacy via structure-informed RNA design. Leveraging high throughput structure probing assays and machine learning algorithms for analysing the large datasets generated, an understanding of the relationship between RNA sequence, structure, and stability will be sought. By combining experimental and computational approaches, this project will establish design principles for creating more stable and effective mRNA medicines, with the ultimate aim of improving their therapeutic efficacy